Co-Developing a Peer-to-Peer Mentorship Program (P2MP) for People Living with Dementia

In the UK there are 850,000 people living with dementia (PLWD). Half of all PLWD receive insufficient post-diagnostic support, suffering from high rates of social isolation, loneliness, and low quality of life. With increasing rates of dementia, PLWD have highlighted a need for opportunities to support one another, for sharing information and to foster a sense of hope and resilience. Marginalized and socially disadvantaged individuals, such as members of Black, Asian and Ethnic Minority groups and the LGBTQ community, have both higher risks of developing dementia and then greater difficulties accessing and receiving support post diagnoses.

The proposed project is to co-develop a peer-to-peer mentorship program (P2MP), utilising video-conference technology, with PLWD and their care partners, where appropriate. There will be an emphasis on including those who are experiencing compound marginalization, both living with dementia, as well as being a member of a marginalized group. Collaborations with Volunteer, Community and Social Enterprises will be incorporated into the project design to maximize adoption from marginalized populations. The P2MP will benefit health care providers by offering another option for social prescribing post-dementia diagnoses.

The desirability, feasibility and viability of the P2MP has already been reviewed and is enthusiastically supported by national and international dementia advocacy groups. Led by Dr Laura Booi, a social gerontologist with over a decade of experience co-developing ventures with PLWD and care partners, this project will also work in collaboration with the National Innovation Centre for Ageing and in conjunction with Dementia Alliance International.